INVESTIGATING EQUILIBRIA OF GAMES WITH UNCERTAIN UTILITIES

In 1953 Shapley wrote the first seminal piece of work on stochastic games. In that paper these games were defined as ones in which the "the play proceeds by steps from position to position, according to transition probabilities controlled jointly by the two players".

This PhD research aims to study stochastic games not only in this traditional sense but also by considering strategic games with utilities that are outputs of stochastic models. Examples of this include Markov queuing processes. These games arise when considering strategic behaviour in queuing models.

The project involves a mix of numerical experimentation as well as developing theoretical results and algorithms about/for the computation of equilibria.